ENSURE-6G: Evolution in Security and Privacy for 6G networks

ENSURE-6G project will develop robust solutions to provide resilient 6G telecommunication infrastructure in the presence of both cyber and physical attacks in 6G networks. The rationale for the ENSURE-6G project is well justified due to the need for advanced and intelligent security and privacy-enhancing mechanisms deployed in practice within current mobile networks and the necessity of
novel efficient mechanisms for future networks. ENSURE-6G will have a strong impact on the careers of all participating staff involved. It will equip them with cutting-edge technical and practical knowledge in the security and privacy of 6G technologies. It will create an opportunity to build a strong professional network and bond with industry partners beyond the project’s completion date. The ENSURE-6G will aim to ensure that the EU is at the forefront of security and privacy requirements of 6G networks and that new security measures are designed to mitigate the risks associated with new 6G end user devices and users.